Mapping ubiquitin-like protein interactions using tailored photo-crosslinking chemistry

Posttranslational modification (PTM) of proteins is key to virtually all cellular activities. This includes the DNA damage response (DDR), a signalling network critical for facilitating healthy ageing by preventing age-related diseases such as cancer and neurodegenerative pathologies. In particular, PTMs such as ubiquitin-like proteins (UBLs) have emerged as critical regulators of a variety of DNA repair pathways1. Elucidating the biochemical consequences of conjugation with UBLs is therefore critical for understanding the functional relevance of these PTM marks. As such, intense efforts have emerged to identify and characterise the downstream UBL-binding proteins - also called receptors - that interpret and translate UBL marks into precise cellular activities. However, systematic identification of UBL:receptor interactions is challenging due to their mostly weak and transient nature. To address this challenge, the project will integrate a range of chemical biology tools combined with genetic code expansion, as well as cell biology, biophysical and biochemistry approaches to systematically map weak and transient interactions governing UBL networks that have recently emerged as important posttranslational modifiers of the DDR.